Identifying the Key Drivers of Decline and Assessing the Long-Term Viability of a Tropical Seabird Population.

The harvesting of wild birds and their products, along with habitat change and management, are key drivers of changes in bird species richness and abundance. Inadequate information on harvest levels, habitat modification, and other contributing factors, combined with irregular population monitoring, makes it difficult to quantify their roles in population decline. The pan-tropical Sooty Tern (Onychoprion fuscatus) has been heavily harvested for eggs, contributing to a 50% decline in a Seychelles colony over 25 years. Additionally, the Seychelles metapopulation has declined by approximately 60% since 2015 due to factors, including harvesting and habitat changes. In response, a two-year egg harvesting ban was implemented in 2021 and has since been extended for another two years. This project will integrate published and novel demographic and environmental data, population modelling, and viability analyses to assess the impacts of long-term egg harvesting, habitat modification and management on the Sooty Tern's decline. It will also assess diet composition to try and understand their dietary ecology in the region, which may further influence population trends. By adopting a metapopulation-level approach, this research will offer a comprehensive understanding of the key drivers of decline, providing crucial information to inform conservation actions at a regional scale.